UnFinished Works

(Un)Finished Works Is The Production Company Of The Future.
A Hybrid Between A Creative Agency And A Production Company.
(Un)Finished Is A Common Space For The Whole Creative Industry.
Music To Fashion, Visual Art To Performance,Film To Design, We Facilitate Collaborations And Materialise Ideas.
(Un)Finished Works. Your Vision, Our Talent.